Cyber Techno App

HumAnima CIC is requesting support to ensure a highly effective, safe, trustworthy & secure technology system is in place that integrates functionality, information management & data protection for a mental health, well-being, training & counselling service.

We are also looking to take steps to further the development of our app, "Walk My Dog", that won an innovation award in 2012 that integrates client & animal welfare, user profiles & information, GPS technology & social media.